Lancashire Wholesalers

Create an action plan that examines current storage and distribution processes. This will include identifying and examine key control processes, namely in checking supplies, undertaking quality control of goods. The external expert needs to produce appropriate recording and reporting documentation to monitor and evaluate performance. An examination of staff roles and responsibilities will be carried out. This will be the forerunner to producing staff training plans.